Turquet - An innovative 3D camera and object fusion tracking platform

Turquet is developing an innovative 3D camera and object-tracking software tailored for the film and TV production industry. Turquet's unique selling point lies in integrating data from existing tracking hardware with advanced machine-learning algorithms, delivering unmatched accuracy and efficiency in real-time tracking. Its scalable architecture and user-friendly interface make it suitable for productions of all sizes, promising to revolutionise production workflows by democratising access to high-quality tracking technologies. This positions Turquet at the forefront of technological advancement in the entertainment sector.